Measuring and Evaluating the Impact of Devolution

In 2016 Greater Manchester, in the North West of England, became the first English region to be handed control of its health and social care budget from central government. £6bn in public funding for health and social care has been devolved. The devolution of government funding provides an opportunity to transform public services at the local level. This project in partnership with the Greater Manchester Health and Social Care Partnership (GMHSCP) will examine the interface between devolution and citizen engagement. A key focus will be on the data and methods for assessing the impact of policy initiatives including behaviour change at the individual and organisational level.

Baseline measurements will be produced and then tracked in key areas including: population change, health, the economy, education and employment. This could include using administrative data, longitudinal surveys, qualitative evidence and digital citizen social science based methods using social media based apps. Public consultation methods will be used to develop a model of how people understand and engage with governance in their area and make decisions about their health and social care. It will also include analysis of the robustness of evidence claims and counter claims. The PhD will include consultation with key stakeholders and user groups as a form of embedded evaluation and knowledge exchange.

There will be an opportunity to develop new methods of evaluation drawing on examples of good practice globally including in a development context. There will also be resources to undertake training in data analysis and data visualisation including mapping.